Quantum-Driven Degradation Mechanisms for Sustainable Water Treatment in Decentralized Systems

This interdisciplinary PhD project aims to transform water treatment through quantum-enhanced technologies that address both contamination and resource sustainability. With a focus on incorporating decentralised systems, the project integrates quantum chemistry and molecular modelling to develop mechanisms/catalysts capable of selectively degrading emerging pollutants such as PFAS, pharmaceuticals, and microplastics. Using quantum chemistry principles, advanced nanomaterials (e.g., quantum dots, MXenes, MOFs) will be developed and tested for pollutant degradation and recovery of valuable compounds such as nutrients or metals.

The work will assess environmental safety, efficiency, and long-term viability of such technologies through lab-based studies, computational simulations, and real-world field trials. A critical component of the project involves the potential to embed the developed treatment methods within environmental substrates (e.g., biochar, soil), supporting passive and ecosystem-compatible remediation.

Sustainability assessments will use life cycle analysis and techno-economic modelling, while stakeholder engagement, including community members, policymakers, and industry will guide social acceptance and policy recommendations. By combining quantum chemistry, environmental engineering, and grassroots policy co-creation, the project contributes to both scientific innovation and equitable water access.